Transgenic mouse model of endometriosis

Endometriosis is a common disease, which causes painful periods, pelvic pain and infertility. It is defined as the presence of endometrium (the lining of the uterus) in sites outside the uterine cavity such as the ovaries. This tissue undergoes the same transformation each month as normal endometrium inside the uterus: namely a monthly bleed which causes the above symptoms. It is estimated that about 14 million women in the European Union are affected by endometriosis. Aside from these devastating symptoms and their effect on a woman?s quality of life, endometriosis has a significant economic impact on society. For example, it has been calculated that the disease costs up to ?30 billion annually as a result of missed days at work.
Current treatment options are unsatisfactory as they are often associated with significant side effects and recurrence of the disease. The main reason is that we know very little about the basic molecular mechanisms involved in endometriosis. Clearly, if we could only understand better what causes endometriosis, we might be able to develop better treatments.
In the proposed study, we shall for the first time create a mouse model of endometriosis which allows the development of the disease to be monitored over time without performing repeated surgery. We will breed mice with a specific gene defect (which means that they can be made to develop endometriosis spontaneously) with other genetically engineered mice that contain a protein called luciferase in their cells. This protein is used in nature by fireflies to cause luminescence. When the endometriosis causing gene is switched on in these specially bred mice, the parts of the abdomen which contain disease will appear to glow when the whole body is placed under a special camera. The intensity of the light signal seen outside the body is equal to the size of the endometriosis lesion inside the body. We will therefore be able to monitor the effect of treatment on the lesions from the outside without having to perform surgery. Consequently, we will be able to reduce significantly the number of animals that need to be used in such studies in the future. This model will help us to understand the underlying causes of endometriosis. We will be able to investigate molecular mechanisms and genes that are important during establishment and growth of endometriosis lesions and test new drugs, which hopefully will improve the quality of life of affected patients.

Technical abstract
Endometriosis affects 10-15% of women in their reproductive years. Typical symptoms include severe dysmenorrhoea, pelvic pain and subfertility. Novel therapeutic approaches are urgently needed as current treatment options are associated with significant side effects and high recurrence rates. An adequate animal model would facilitate testing of new compounds and increase our understanding of their effect on disease processes at a molecular and cellular level.
A mouse model of ?spontaneous? disease has recently been published in which conditional upregulation of K-ras in the ovarian epithelium led to endometriotic lesions in the abdominal cavity of half the animals. However, disease development cannot be monitored in this model without performing repeated surgery. We believe the problem can be overcome using luceriferase technology, which we developed in an alternative disease model involving transplantation of transgenic endometrial tissue from luciferase expressing mice into the abdominal cavity of wild-type mice, allowing angiogenesis and lesion growth to be monitored non-invasively.
The proposed study combines the advantages of the K-ras model and luciferase technology by breeding genetically engineered K-ras mice to existing reporter mice in which luciferase is switched on by cre-mediated recombination. Thus, it will be possible for the first time to monitor the growth of spontaneous endometriotic lesions non-invasively with in vivo imaging. The effects of angiogenesis inhibitors on the development of the disease can also be studied. In addition, changes in gene and protein expression in endometriotic tissue will be detectable at various developmental stages and in response to antiangiogenic treatment. Another advantage of this model is that it will significantly reduce the number of animals needed for future studies. The findings hopefully will lead to future drug discovery, which will ultimatelly improve the situation for affected patients.